Exploring Reactor Design to Harness Reactive Intermediates

Research in the Browne Lab - is focused on the design and development of new concepts in organic synthesis with specific emphasis on the incorporation of appropriate enabling tools and technologies to deliver efficient synthetic processes.

Many of the principles of Green Chemistry and Sustainability can be met by embracing new technologies that are inherently cleaner when compared to the current status quo. By designing new synthetic methods that take full advantage of the capabilities of different enabling technologies one will end up automatically with greener, cleaner processes. Part of our goal is to explore what the true capabilities of these methods are, both as individual tools and as more complex hybrid designs.
This project will specifically focus on multistep organic synthesis and mechanochemical processes.